Towards a First Principles Theory for the Linear Magnetoresistance in the Strange Metal Phase of Cuprate Superconductors

Cuprate superconductors are materials with the highest known critical temperatures at ambient pressure. Discovering a room-temperature superconductor would be a major breakthrough with wide-reaching applications in energy transport, medical imaging, and data storage. The theoretical approach is to understand why cuprates are so effective, and to use that knowledge to push the superconducting temperature even higher. A key area of focus is the strange metal phase of cuprates, which shows unusual properties such as linear resistivity with temperature and linear magnetoresistance. These behaviors suggest the electrons in cuprates do not act like those in standard Fermi liquids, but rather form a new quantum state of matter. The linear resistivity spans a broad range of scales, implying the system may be scale-invariant leading researchers to draw on concepts from holography and quantum chaos.

We will approach the question with two main methods. First, we aim to use holographic principles to understand electron transport in strange metals. There are two distinct methods to approach the problem: hydrodynamic transport, which treats electrons collectively as a fluid, and Boltzmann transport, which considers them as individual, ballistic particles. Though seemingly distinct, we will explore the connections between them by comparing their physical predictions. Second, we plan to use a random resistor network model inspired by Parish and Littlewood. This method discretises the material into a mesh of resistors representing metal-ion clusters and voids. Though previously used to explain linear resistivity in non-cuprate systems, we will extend it by incorporating aperiodic geometries. Our goal is to gain deeper insight into the mechanisms behind strange metal behavior and ultimately contribute to the search for higher-temperature superconductors.